Development of Host induced Gene Editing (Hi-GE): a novel platform for bacterial disease control

Bacterial diseases of plants and animals cause devastating damage to crops and livestock, respectively, resulting in significant global economic losses (worth multiple billions of pounds annually). With the rise of antibiotic-resistant bacteria threatening human health, agribusinesses are under pressure to reduce antibiotic use. Development of antibacterial resistance through gene editing(GE) shows promise, but remains limited by slow/costly gene discovery.

Bacteria are one of the major pathogens causing emerging infectious plant diseases. One high-profile example is citrus greening or huanglongbing, which is recognised as the most devastating citrus disease worldwide(Dala-Paula_et_al_2019). Citrus greening affects tree health as well as fruit development, ripening, and quality. There is currently no cure or management strategy, with infected trees dying within as little as 5years(Singerman_and_Rogers_2020). In the US, over the last decade, citrus greening has caused Florida's orange production to decrease by over 70%(USDA_2019), and the price of a box of oranges to increase by over 3x(Dala-Paula_et_al_2019).

Tropic Biosciences is developing high-performing commercial varieties of tropical crops (including banana, coffee, rice), which promote cultivation efficiencies, enhance consumer health, and improve sustainable environmental practices. Our approach relies on proprietary/patented cutting-edge GE technologies and has overcome the gene discovery barrier. However, our current technical approach is limited to targeting plant/viral/fungus/pest genes and cannot target bacteria.

Headquartered at renowned Norwich Research Park, with access to world-leading facilities, Tropic Biosciences was founded in 2016 by a team of highly experienced entrepreneurs and academics, including: CEO Gilad Gershon, experienced AgTech private equity investor/entrepreneur; CSO Dr Eyal Maori, scientific co-founder of Beelogics, acquired by Monsanto(2011); and, CTO Dr Ofir Meir, former Head of the Agro Chemistry Division at Rosetta Green, acquired by Monsanto(2013).

We now employ a team of 80+ industry-leading experts and have raised £22.5million Series B round (largest ever in the UK AgriTech sector) to accelerate our growth trajectory through field trials for our novel banana varieties and to further commercialise our proprietary Genome Editing induced Gene Silencing(GEiGS) technology platform.

While GEiGS enables host protection against viruses, fungi, and pests, it cannot target bacteria. This R&D project extends our technical approach to bacteria for the first time and is highly complementary to GEiGS. A successful project, validating experimental proof of concept(technology readiness level 3) will unlock in-house development of high-performance antibacterial tropical crop varieties, resistant to emerging bacterial plant diseases. Through licensing to established agribusinesses, Hi-GE platform will also enable development of antibacterial traits in non-tropical crops and animals.